Identifying the activity and habits of individuals in a large geospatial dataset

The Consumer Data Research Centre has partnered with health and lifestyle app Bounts to assess the activity patterns of individuals. These data provide insight in to the level and type of physical activity, engagement with technology and daily spatial mobility patterns of a large group of individuals over an extended time period. This PhD will provide an opportunity to understand these patterns in detail and develop methods to predict and test how individuals might behave in the future. Practical applications are aligned to core CDRC areas: healthy lifestyles, transport, sustainability and retail.
Understanding patterns. We have an opportunity to use these data to better understand the activity patterns of individuals and how these relate to their basic demographic information. We can examine the effects of geography and time on activity levels and start to see how these vary spatially and temporally.
Predicting behaviours. Using techniques such as microsimulation and Agent Based Modelling, we have an opportunity to predict activity patterns under given scenarios or in different locations. We can test the impact of policy intervention on activity levels and begin to explore strategies for improving health.